Continuing Exploitation of the UK Investment in the JCMT

We propose that the UK continue to take a significant role in the operation and scientific exploitation of the James Clerk Maxwell telescope (JCMT). We request £200K per annum funding from STFC for a further 3 years from 1st April 2021 to 1st April 2024, which combined with the contributions from the universities will allow us to continue as roughly 20% partners with the East Asian Observatory (EAO), the lead operator, and Canada. The JCMT is the world's largest submm telescope and is likely to remain so until at least 2030. The period for which we now request funding will include the commissioning of new instrumentation, in particular a new camera which will increase the mapping speed of the telescope by at least a factor of 10.
The STFC contribution will allow the UK to continue to play a major role in the Large Programmes currently underway, many of which we are leading, as well as allowing us to initiate new programmes, all at a remarkably low cost. The EAO see the operation of the JCMT as the route to developing the skill base of their own communities via collaboration with the enormous expertise of the UK submm community. It has therefore set aside 50% of the total observing time on the JCMT for large-scale collaborative programmes defined and exploited by joint science teams drawn from all six partner countries. The UK community therefore will gain access to effectively 60% of the total science output of the JCMT at a total cost of £600K over 3 years. As well as producing excellent science, access to the JCMT gives the only direct UK access to the Event Horizon Telescope, with its ability to image the regions immediately around black holes, and the wide-field imaging capability of the JCMT puts UK astronomers in a strong position to leverage time on the Atacama Large Millimetre Array and the James Webb Space Telescope.

Potential impact
The JCMT has a strong history of public outreach, which will continue. The public has a very positive view of astronomy research, and astronomy outreach attracts young people to study STEM subjects at school and university.

Because this is a collaboration with four East Asian countries - China, Japan, Korea and Taiwan - it will enable UK universities and scientists to develop closer ties with scientists and research institutions in these four very strong economies. There are strong opportunities for student exchange, both outward for UK students and inwards for Asian students coming to the UK.

UK PhD students and early-career researchers will have the opportunity of working with cutting-edge technology, both with the hardware at the telescope and with the software used to analyse the data. There is significant opportunity for this training to result in spinout activity in other areas, for example the UK creative industries in the case of software and imaging technology in the case of hardware.